Verifying AI systems by extracting automata via learning

Ensuring AI programs behave the way they are expected to, has become of utmost importance. However verifying AI systems is a challenge, both from a theoretical and from a practical point of view. The project aims at investigating how to extract mathematical models (such as automata) from AI systems (such as neural network) to capture their behaviour. The project will focus on developing learning algorithms for models of automata such as weighted automata and on applying them to extract models from recurrent neural networks - or other AI systems - capturing some of their behaviour to guarantee safety properties.